Using paired CT/MRI images to create finite element model of metaphyseal fracture in young children

Using paired CT/MRI images to create finite element model of metaphyseal fracture in young children